Understanding the role of the Type II MLA system in OMV biogenesis: towards developing an effective vaccine against Campylobacter jejuni in poultry

Of all the bacteria that cause food poisoning, the most common - and most costly - is Campylobacter. In the UK, out of around a million cases of foodborne disease each year, Campylobacter is responsible for 450,000-750,000 cases. Just one species, Campylobacter jejuni, causes more than 80% of these cases. C. jejuni is increasingly resistant to antibiotics, particularly the quinoline-based drugs routinely used to treat these infections. C. jejuni infection (campylobacteriosis) is considered the major bacterial cause of diarrhoeal disease in humans worldwide and is highly prevalent in Low- and Middle-Income Counties (LMICs). C. jejuni naturally colonises birds, in which trillions of cells can exist in the gut without causing overt disease, whereas just 100 cells cause severe illness in humans. Eating and handling poultry is therefore the main route of transmission to humans. Beyond the direct human cost, the economic consequences of such frequent disease, through absence from work and lost productivity, are substantial. The Food Standards Agency estimates that Campylobacter infections cost the UK economy alone £900 million every year, out of £1.5 billion for all foodborne infections. A viable solution to combat C. jejuni is to vaccinate poultry, to reduce transmission to humans. However, no effective C. jejuni poultry vaccines are yet available.

A promising approach for developing new cost-effective vaccines is to engineer tiny, fluid-filled compartments called Outer Membrane Vesicles (OMVs). These are released from the outer membrane of bacterial cells, and are thought to play a critical role in C. jejuni virulence and survival, including in cell-to-cell communication and delivering toxins to host cells. Crucial to the formation of OMVs is a multi-protein assembly called the Maintenance of Lipid Asymmetry (MLA) system, which transports glycophospholipids to and from the outer membrane. This pathway plays a major role in virulence and antibiotic resistance in many human pathogens and represents a potential target for new inhibitors and vaccines. It is conserved in all Gram-negative bacteria, but C. jejuni possesses an unusual MLA system (called the type II MLA system) with a distinct architecture that is not yet well understood.

We propose to investigate the role of different components of this system in producing and regulating OMVs in C. jejuni. We believe that understanding this better will help us to engineer C. jejuni OMVs to use for cost-effective vaccine development in commercial broilers, and to test the efficacy of different OMV vaccine candidates. Between us, we have expertise in characterising host-pathogen interactions (Gundogdu) and biotherapeutics (Mallick) in C. jejuni. We will combine these strengths to i) elucidate the mechanistic role of the C. jejuni type II MLA system in OMV biogenesis and virulence; ii) characterise the biophysical and functional attributes of C. jejuni OMVs in avian models; and iii) assess the vaccine potential of OMVs against C. jejuni colonisation in commercial broilers. Our research programme will use methods including mutant construction, lipidomics, and in vitro and in vivo infection models to assess biogenesis and virulence. We will assess the composition and function of mutant OMVs as well as investigating the vaccine potential with industrial partners in both the UK and India.

The continued rise in Campylobacter infections, along with increasing antimicrobial resistance, is taking an unacceptably high toll on public health. Our innovative, multidisciplinary project will improve our understanding of how to develop C. jejuni poultry vaccines that are efficacious and affordable. This knowledge will reduce Campylobacter in poultry, and subsequent transfer to humans, with far-reaching potential to benefit animal and human health.

Technical abstract
Infectious diarrhoea is a global problem, and Campylobacter jejuni is the most common bacterial cause. In low-resource regions, Campylobacter infections are common in young children, causing significant deaths as well as being associated with stunted growth and life-long physical and cognitive deficiencies. Although C. jejuni has a broad host range, chickens are the primary source of human transmission. A C. jejuni poultry vaccine that can reduce the rising incidence of human campylobacteriosis is urgently needed.

A promising approach for developing new cost-effective vaccines is to engineer Outer Membrane Vesicles (OMVs), which play an important role in C. jejuni virulence. Critical to the formation of OMVs is the Maintenance of Lipid Asymmetry (MLA) system, a multi-protein assembly conserved in all Gram-negative bacteria, that transports glycophospholipids to and from the outer membrane.

Building on extensive pilot work, we hypothesise that exploring the MLA system of C. jejuni will enable us to enrich OMV production and engineer OMVs that are suitable for C. jejuni vaccination in commercial broilers. To do this, we will address the following questions:

- How is the MLA system important in C. jejuni OMV production?
- How do the biophysical and functional features of C. jejuni OMVs impact the avian host response?
- How can OMVs be used as potential non-replicative vaccine candidates?

This timely application builds on significant momentum from the OG and AIM teams, harnessing previous publications and data related to C. jejuni pathogenesis, physiology and vaccine delivery. Our interdisciplinary proposal comes from a team of world-leading specialists in mechanistic understanding of host-pathogen interactions. It will deliver much-needed progress towards an affordable efficacious C. jejuni vaccine, with far-reaching potential for reducing this pathogen in the food production chain and cutting subsequent transmission to humans.